"Blood brain barrier on a Chip Model" for the study of drug delivery to the central nervous system

A useful BBB in vitro model should meet the following criteria: reproducibility of solute permeability, display of a restrictive paracellular pathway and physiologically realistic architecture, functional expression of transporters, and ease of culture. Co-cultures of brain endothelial, astrocytes and pericytes have led to high expression of BBB transporters and tight junctions, however, it has been shown recently that including hemodynamic flow into the co-cultures leads to a more realistic representation of the BBB. The Wyss Institute at Harvard University gave a press release in 2016 that they had created a 3-dimensional in vitro model of the human BBB "on-a-chip." which automatically oriented itself in a permutation similar to what is seen in vivo when put in the same environment